University of Newcastle upon Tyne and Merit Holdings Limited KTP 23_24 R5

To transform Merit's industrialised construction approach through intelligent digitalisation and automation of design and manufacturing processes using knowledge-based engineering and Design for Manufacturing and Assembly methods.